Abortion and Contraception Rights and Feminism in Post-Junta Greece: Local Campaigning in a Global Context (1975-1993)

This project illuminates the emergence of reproductive rights as a disruptive political issue in 1970s
Greece, challenging dominant discourses on female sexuality, motherhood, and family life. Utilising
oral histories and archival materials, it examines the diverse forms of women's activism (collective
action, feminist literary production, international networking), offering new perspectives on legal
reform (1986) and on the dramatic socio-cultural changes regarding sex, gender, and individual
rights. Employing transnational and comparative history approaches, the research situates Greece
in a global context. It traces cross-border influences and questions the established geographies of
'Western' feminist history by highlighting a case long considered 'marginal'.